Computational genetic methods to identify human structural variation using short-read data

In genetic terms, there is relatively little variation between humans. The differences between any two individuals, regardless of how diverse their origins, count for only a small fraction of the total genetic content stored in the DNA of either one. But the variation that does exist is important: some of it affects not only physical characteristics like size or shape, but also differences in disease susceptibility or the risk of genetic disorders.

Until recently, it has only been feasible to study genetic variation at very short length scales within the DNA sequence. Now a new technology is becoming available for reading DNA much more quickly and at much less cost than before. This has made it possible to begin a comprehensive study of all types of variation amongst hundreds of individuals from all around the world.

Analysing the data produced in this study will require powerful and sophisticated computing techniques. Our research will develop and refine these techniques, and will use them to make discoveries about some of the factors that have shaped human evolution. We will investigate how the human DNA sequence has been affected in different ways by the environments we inhabit, the threats we face, and the ancestors we share.

Technical abstract
The Wellcome Trust Sanger Institute is participating in an international project to obtain high-throughput short-read sequence data for hundreds of individuals. We will develop and implement probabilistic computational methods for inferring sequence-level structural variation in this data.

Structural variation in the human genome comprises a substantial proportion of the differences between human individuals, and has important phenotypic effects, including susceptibility to diseases such as HIV, Parkinson‘s disease and Alzheimer‘s disease. Using short-read sequencing technology, it will be possible to study structural variation over a greater range of scales and at higher sequence resolution than is possible with current microarray methods. However, short-read data requires the development of mathematically sophisticated and computationally intensive analysis techniques. Moreover, structural variation involves issues which are fundamental to the idea of a comparison between genome sequences. Our work will make use of mathematical approaches such as the de Bruijn graph, a compact and accurate representation of sequence structure which has previously been introduced in de novo sequence assembly. We will account for divergence between the reference and sample sequences and errors in the sequencing process, features which pose particular challenges for the task of short-read mapping and assembly. We will also develop methods for detecting and characterising structural variation in low-coverage sequence data from many individuals, which is important in the context of a variation study.

Using these techniques we will quantify the extent and nature of structural variation in human populations as observed in the variation study, and explore its implications for population history and selection effects in human genetic evolution. This will involve established population genetics methods, modified as necessary for application to structural variation, as well as novel methods such as looking for evidence of selection in Ancestral Recombination Graphs.